Autonomous and Intelligent Laparoscopy Trainer with Real-Time Feedback

We will develop a fully autonomous laparoscopy self-training system that provides insightful, intuitive, and timely feedback for improvement. We will develop machine vision and machine learning techniques and integrate those with physical box trainers. Our techniques will also be compatible with virtual reality trainers to equip them with automated immediate feedback. AILap system will be tested on a commonly performed laparoscopic procedure associated with proficiency-gain/learning curve and that involves laparoscopic suturing as an unreplaceable skill (e.g., laparoscopic fundoplication, laparoscopic gastric-bypass of bariatric surgery, and laparoscopic closure of common bile duct during common bile exploration).